Diasporic Brokers: Reviving and Translating Kurdish Culture in London

The Kurdish diaspora in London provides a fascinating example of a community engaged in cultural translation. They make up a sizeable proportion of London's ethnic minority population. Most of them arrived in the UK as refugees from the late 1980s onwards. The movement of Kurds from Turkey to various European countries has been fuelled by their socio-economic exclusion and the suppression of their cultural and linguistic rights in Turkey. They are now a sizeable community and are actively involved in the social, cultural and political life of North London. Moreover, their leaders are extremely mobilised and proactive as they reclaim, reconstruct and provide appropriate 'translations' of Kurdish identity, culture, struggles and demands.\n\nThe fellow will study the translation of Kurdish identity and culture to different audiences, including to the British public and authorities, and also back to those in their homeland. In order to do this, she will observe public meetings, festivals and gatherings. She will also conduct interviews and carry out documentary analysis. A key feature of the proposal is the collaboration with community partners outside academia. The fellow will set up a 'Kurdish Advisory Group' who will be involved at a high level by commenting, and advising, on the direction of the research.\n\nStudying the cultural translations of the Kurdish diaspora encourages, indeed necessitates, an interdisciplinary approach, using the insights of many disciplines and fields including cultural studies, sociology, memory studies, diaspora studies, Kurdish studies and translation studies. The fellow has the necessary background and knowledge to be able to draw on these fields (as evidenced by her publications encompassing them) and reveal the cultural translations of a diasporic group in London which has received little attention, especially from UK scholars. She will be able to make them visible to academic audiences, policy-makers and the public (via the media).\n

Potential impact
The proposed research will engage three main non-academic stakeholders: \n\n(1) The third sector involved in working with refugees, or those focusing on matters of race and ethnicity, or those local charities which assess and implement policies on education, language and social deprivation;\n\n(2) The Kurdish community and organisations in London;\n\n(3) The public sector, especially the local government organisations with a Kurdish constituency in London (e.g. Hackney, Haringey).\n\n\nBeneficiaries outside academia will be engaged in three main ways:\n\n(1) A report which summarises the key research findings and makes practical recommendations will be produced and distributed to the stakeholders (listed above).\n\n(2) An opinion piece will be written for a local, London-based newspaper (e.g. Telgraf, Avrupa Gazetesi)\n\n(3) A press release will be used to publicise the research and its findings to national and international media. These will engage the wider public with the main outcomes of the research.\n\nFull details of the impact plan for this project are presented in the section 'Pathways to Impact' in the case for support.